The role of genotype and cognitive ability in the navigation of social chaos

Social chaos caused by sudden formation of new social groups is a regular occurrence in livestock systems and can occur in wild populations. For species where social interactions are regulated by dominance-subordinance relationships, this results in the need to establish new dominance relationships simultaneously and rapidly with a large number of unfamiliar individuals. Much effort has focused on quantifying the ultimate outcome of how well individuals or groups have navigated this period of chaos once a steady state of stability has been reached. We know much less about how animals dynamically navigate the social milieu on a moment-by-moment basis when transitioning from wholesale unfamiliarity to familiarity and relative social stability. However, this dynamic process is critical to understanding the ultimate outcomes for welfare or productivity and how we can influence them. Specifically, we do not know how much flexibility individuals exhibit in social decision making in this period of chaos, and the extent to which this is influenced by genotype or cognitive ability. The project will test the following hypotheses: (1) that animals with high cognitive ability show greater behavioural flexibility when navigating a chaotic social environment; (2) that greater behavioural flexibility results in fewer injuries from aggressive behaviour; and (3) that behavioural flexibility is heritable